BBSRC DTG studentship: Signalling to chromatin to control cardiac growth

Technical abstract
Heart disease is a significant cause of mortality in the developed world. In 2004 it was responsible for 137,700 deaths in the UK, equating to 24% of all deaths. A major predictor of mortality due to heart disease is cardiac hypertrophy (an increase in cell size without increase in cell number), and it is the most important risk factor for heart failure in humans. Hypertrophy can however also be a beneficial adaptive response providing the increased blood supply required during pregnancy and to sustain levels of increased physical activity experienced by athletes. Cardiac hypertrophy is characterised by an increase in the muscle mass/size of the heart due to enlargement of heart cells without any proliferation. The mechanisms responsible for controlling the activation of genes required for hypertrophic growth are not clear. It is also not known how long the stress that induces hypertrophy needs to last for or how long hypertrophy lasts after the stress has been removed. In this project we aim to test the idea that short term stress can modify the DNA in such a way that no more signals are required to continue to cause the expression of genes (copying of information from DNA to RNA and then often into protein) needed for hypertrophy. Consistent with this idea, we also suggest that even when hypertrophy has happened, due to the irreversibility of the modifications to the DNA, hypertrophy persists for a long time. Hypertrophy induced by physiological stress is however reversible. By learning from what happens to the DNA in this form of hypertrophy, we aim to try to understand ways by which disease forms of hypertrophy can be reversed. Using microscopy and molecular biology techniques, we will measure changes in signalling pathways and gene activity associated with heart growth.